Regulation of splicing and SNORDs pathways by the Intron-binding complex

RNA splicing is a crucial phase in processing the genetic information. This process is carried out by complex particles known as spliceosomes, considered some of the most sophisticated cellular machines. During splicing, spliceosomes remove non-coding regions (introns) from RNA transcripts and then reconnect the coding regions (exons). This drastic "editing" ensures that the genetic information is accurately translated into proteins.

Beyond catalyzing RNA splicing, spliceosomes can process specific sequences of intronic RNAs known as SNORD (small nucleolar RNA C/D box). These RNAs are vital in forming small nucleolar ribonucleoproteins (snoRNPs), which later play essential roles in the maturation of ribosomes. Spliceosomes can actively shape the SNORDs and induce their association with specific proteins to construct functional snoRNPs.

For both RNA splicing and SNORD processing, spliceosomes employ a group of five proteins that form the intron-binding complex (IBC). Central to the IBC's functionality is one of its components - the RNA helicase Aquarius, which acts as a pivotal molecular motor.

Our objectives are to deeply understand two areas: first, how the IBC promotes the restructuring of spliceosomes to initiate the splicing chemistry. Second, we aim to explore how the IBC coordinates the processing of SNORD sequences and splicing within spliceosomes. As the spliceosomes are very dynamic molecular machines, permanently modifying their composition and conformation, a key challenge is to find means of stalling them at precise stages, and then to resolve their 3D structure with cryogenic electron microscopy (cryo-EM).

We will use advanced methodologies of cell cultivation in a bioreactor, proteomic mass-spectrometry, protein and RNA biochemistry, and cryo-EM. This integrative approach will enable us to reconstruct intermediate stages of spliceosomes, to dissect and visualize RNA splicing and SNORD processing at a molecular level.

Positioned at the forefront of RNA biology and cryo-EM structural biology, this research aligns with the BBSRC's objective to maintain the UK's leadership in the "bio-revolution". It aims to enhance our fundamental understanding of biological systems through innovative ideas and impactful research, crucial for biotechnological advancements and an integrated understanding of health. Additionally, this project will contribute to nurturing and developing talented scientists, promoting a flourishing, innovative, and inclusive research culture.